Review of new technology for patent opportunities

Resident in the European Space Agency Business Incubator at the Rutherford Appleton Laboratory on the Harwell Oxford campus, Radius Diagnostics Ltd is commercialising space heritage technology in a revolutionary 'solid state' X-ray source. This grant submission relates to protecting the Intellectual Property relating to recent technical advances.